Bagging Safety

Currently, aggregate packing of 25kgs bags is done using pallets and shrink wrap, we propose to revolutionise this form of packaging, by placing the 25kgs bags within a bulk bag, making them safer for loading and off loading, safer in use at destination and hopefully eliminating many issues faced by merchants using palleted product.